Ai4Fibres Innovation Plant: The UK’s Low-Carbon Garment Recycling Facility with Digital Passport Integration

Kapdaa is developing the UK's first end-to-end garment recycling facility, transforming textile waste into valuable new products. The project will cut landfill, create green jobs, and support a more sustainable circular economy.